Solid INTERface Batteries - SINTER

Project SINTER, Solid INTERface Lithium Ion Batteries, will investigate novel materials and processes to form

solid state batteries and optimise their interfaces. Partners Loughborough University and Johnson Matthey

Technology Centre will utilise a synergistic theoretical and experimental approach to investigate a range of Li

conducting glass-ceramic electrolyte materials and consequently the effect of dopants on the Li mobility, and

thus performance and thermal stability. Loughborough University will use computer modelling studies to study

static lattice simulations of project materials, MD and Ab initio methods to identify Li–ion transport

mechanisms across electrolyte bulk, surfaces and electrode–electrolyte interfaces and a combinatorial

approach to mapping the phase space to explore the transition from glassy to crystalline phases Johnson

Matthey will fabricate the novel electrolytes defined by modelling work and investigate various approaches to

integrate the solid electrolytes with different electrode materials, including assessement of feasibility of the

new materials for tape casting and 3D printing deposition methodologies.